The University of Liverpool and Photek Limited

To install an Atomic Layer Deposition (ALD) facility and transfer expertise to develop coatings to enhance the performance of Photek products in terms of lifetime, photo-response and timing.